CareLineLive

In the next 30 years the number of over 75s in the UK will double. According to Age UK, more than 30% of elderly needing care will not get a bed in a care home. Global demand for home care is growing at between 3% and 8% annually. There are over 15,000 Domiciliary Care Agencies with c.550,000 carers employed in the UK.

CareLineLive, part of MAS Group, is an award-winning care management system for home care agencies and are members of United Kingdom Home Care Association. Our customers delivered 200,000 Hours of Care in June 2020\. This project will extend CareLineLive's existing home care management system to explore the viability of capturing and recording more indicators of a service user's mental and physical health.